From little things, big things grow: biodiversity patterns and extinction risks of grasses and forbs in African savannas

Using big data to understand small plants, I will synthesise data on ground layer plant diversity in African
savannas to provide a new evidence base for conservation and land use management policies.